Catalytic asymmetric cross-coupling of boronic esters with electrophiles

With the rising interest in creating more three-dimensional structures, the demand for cross-coupling reactions that form C(sp3)-C(sp3) bonds has increased. This presents additional challenges, as these sterically heaving bonds are not only more difficult to construct but also involve issues of stereocontrol. In this context, we present the stereocontrolled cross-coupling of enantioenriched epoxides with pi-allyl iridium complexes, facilitated by diborylmethane. This process results in the formation of C(sp3)-C(sp3) bonds with vicinal stereogenic centres. This new method combines the enantiospecific reaction of a chiral nucleophile with the enantioselective reaction of a chiral electrophile in a single Simultaneous Stereoinvertive and Stereoselective (SimSS) process. This stereoselective multicomponent coupling would enable the generation of enantioenriched alkyl boron esters bearing three stereogenic centres. Furthermore, by carefully selecting the substrate and chiral catalyst, we can manipulate both the relative and absolute structures.